Big Couch

We energise the film industry to produce more independent films and connect industry peers to get more home-grown projects off the ground. We enable talented producers and directors to recruit qualified crew in a smart, cost effective manner. Big Couch gathers a comprehensive database of recommended, well-connected freelancers and a strong selection of high quality projects. We want to offer a legal frame to all the back end contracts made between producers and crew and connect freelancers with work in a safe, transparent way. The innovation voucher will help us cover some of the legal costs of an ambitious legal frame work and develop our beta version web platform.